Use of the tumour explant platform combined with digital pathology evaluation to characterise the response of the tumour microenvironment to anticance

To further develop the pre-clinical explant platform including the incorporation of multi-fluorescence
imaging and digital pathology for evaluating tumour and stroma responses to novel anticancer agents.